Simvue

This grant award is for the creation of an IRIS Digital Asset.

Simvue is a prototype platform developed at UKAEA designed to track and monitor large numbers of simulations. Users are running more and more simulations, making it increasingly challenging to track them and their input and output data, monitor the performance and convergence, and maintain the metadata. Simvue solves this problem by capturing metadata and data from simulations and provides a single place for users to be able to organise and monitor their work. Furthermore it provides real-time monitoring and logging capabilties combined with alerting so that failing simulations can be automatically detected.

Here we will bring Simvue up to TRL7. We will achieve this by working with new user communities, in particular IRIS communities, and carry out improvements and enhancements to ensure that it matches their needs. We will also integrate Simvue with IRIS AAI and accounting systems and ensure that it is FAIR compliant.